The artistic journey of creating site-specific music and drama in Heaton Hall and Park.

As an art professional this PhD in Performance will focus on the journey of creating new site-specific music and theatre with a distinctive aesthetic style for Heaton Hall (HH) and Park (HP), (the site) in North Manchester. The long term aim is to create an annual programme from this initial period 2016 - 2019 which will be produced by Feelgood Theatre Productions (FTP) and collaborating partners.